INDUSTRIALISATION OF OUR NOVEL POWDER BASED DIGITAL PRINTING TECHNIQUE FOR THE CERAMIC AND GLASS INDUSTRY

CGJET is a novel powder based digital printing technique targeted at the ceramic and glass industry. Our ultimate goal is to develop an industrial digital decorating or coating system, which expands the operational parameters and materials compatibility of existing digital systems whilst delivering significantly lower running costs. Our printer will operate with traditional consumables giving the tile manufacturer the option to use their own material formulations. As a result of recent developments, we will be able to develop a reliable printing system that has a long service life.